Inclusivity and the transition to sustainability: working-class, BAME and other intersectional perspectives on Just Transition

Inclusivity and the transition to sustainability: working-class, BAME and other intersectional perspectives on Just Transition